Low-Cost Precision Optical Micro-Spectrometer for Agricultural and Food Security Applications

"This is 12-month project will see a UK SME, two Universities and a UK academic organisation undertake the development of a unique, low-cost high performance optical sensor that allows the analysis of the spectrum of light reflected by plants and soils in order that chemical and physical properties be better understood and aid the improvement of crop and soil health as part of the optimisation of the food supply chain process.

This highly cost effective and robust smart 'micro-spectrometer' represents a step-change in the way the properties of light are used to understand and optimise agricultural and food production processes with resulting efficiency improvement and substantial benefits in terms of food security and environmental protection."